IK AT HOME PASTES

Our authentic, artisanal curry sauces and pastes are passionately produced by our award winning chefs and have been tried and tested in our restaurant for over four years and developed by our family for over 30. Brought to you from our kitchen to your table, we have the following mouth-watering selection to choose from: Mum’s Everyday: Can be used as a base for classic home-style curry. Simply fry in a little oil then add your desired ingredients and water – then simmer. If you like yours spicy, add chillies! We like to add coriander at the end for that fresh authentic flavour!Dad’s Nawabi Khana: Our most popular dish in the restaurant combining traditional Mughal cooking and our dad’s secret spice blend of 21 ingredients - all freshly roasted before each batch is cooked (concentrated sauce). UK Tikka Masala: The nation’s favourite with an Indian Kitchen twist.